Remote Gait Evaluation for Parkinson's Disease patients

This is a studentship project titled 'Remote Gait Evaluation for People with Parkinson's Disease' aiming in designing data gathering and analysis technologies which will enable the live tracking and monitoring of patients which were surgically treated for Parkinson's disease. This as a result will involve studying the normal and patient kinematic gait which will provide information used to compare the two datasets and therefore create smart technologies which will identify their differences and so inform clinicians on the progress of the patient. It is in collaboration with the Walton Centre which provides world class treatment to people with illness disease, trauma in brain, spine peripheral nerves and muscles. The supervisory team are Dr Heba Lakany, Dr Kris D'aout and Dr Antonella Marcerollo all involved in this field of research creating and experimenting on state-of-the-art topics like deep brain simulation for Parkinson's disease, dopaminergic treatment modulating sensory attenuation of the onset of the movement in Parkinson's disease focusing on bradykinesia and extracting diagnostic gait signature. All significant topics which will provide insight into creating these smart technologies.